The University of Nottingham and Gendius Limited

To develop advanced Artificial Intelligence algorithms, which will allow the logic engine to evolve into a bespoke algorithm-driven risk calculator. Using current data coming from the users and retrospective data from health records the algorithms will aim to predict an individual's risk so that the app can then provide specific information on ways to reduce that risk.